Groups, geometry, and automata

Recent work by Belk, Bleak, and Matucci has expressed any hyperbolic group as a group of asynchronous automata, which has led to embeddings of arbitrary hyperbolic groups into finitely presented simple groups. This PhD project will focus on studying the algebraic, geometric, and algorithmic properties of such groups of automata, and will consider how to extend these results from hyperbolic groups to other groups of interest such as braid groups and mapping class groups.